Analogy learning: a strategy for rowing success

Analogy learning has been proven to be an effective implicit motor learning strategy in preventing choking under pressure. Therefore I propose that I investigate the effects of implementing analogy learning to rowers at a novice, intermediate and elite level in reducing the possibility of choking under competitive pressure. To my knowledge there is limited research on analogy learning also this is a niche study, as 1) experts have never been tested in relation to using analogies to decrease the negative effects of pressure and 2) rowing is team sport with multiple inter-acting and inter-dependent participants which has never been examined. The rowers will be given analogies for individual and crew based movements. The rowers will then be tested using psychophysiological techniques such as measuring of cortical efficiency, heart rate, gaze etc on the water and on a rowing machine. I hypothesise that there will be a greater positive result from the rowers who are given analogy training than the rowers that have the traditional coaching.